Mobile Automated Safety Kit (M.A.S.K.) for rapid deployment of custom fit PPE

The recent outbreak of a respiratory illness caused by novel coronavirus (2019-nCoV) is a reason for concern around the world. As the virus is an airborne inhalation hazard, respiratory protection from properly fit tested filtering face pieces can minimise the risk of infection amongst doctors and nurses. The sad reality of a global pandemic is that a disproportionate number of cases will be borne by healthcare professionals and first responders. As well as the direct risk to life, indirect effects of failing to provide adequate respiratory protective equipment (RPE) are that more staff are off sick from infection and so fewer doctors and nurses are available to treat patients. Providing either inadequate or suboptimal protection leads to elevated workplace anxiety and distress, with the NHS warning of post-traumatic stress amongst NHS staff at an all-time high when the crisis resolves.

One of the lessons emerging from this pandemic is the challenge in properly distributing RPE to a large rapidly mobilised force, not normally be expected to use RPE. This has led to delays in getting protective equipment distributed and in use amongst healthcare professionals ([https://www.theguardian.com/society/2020/mar/16/not-fit-for-purpose-uk-medics-condemn-Covid-19-protection][0]). One of the reasons for this delay has been the necessity for any RPE facepiece be properly fitted to the wearer. As faces come in all shapes and sizes, it is impossible that any one type or size of RPE will fit everyone. Fit testing is critical to ensure the equipment selected is suitable for the wearer. Currently, given the necessity that fit testing be carried out by a qualified individual before RPE can be distributed amongst NHS staff, this process has led to unnecessary delays in staff availability.

To overcome these delays, we propose a novel 6-month project to develop a smartphone application to convert a standard 2D photograph into a 3D head scan for virtual fitting of RPE. This will enable the hospital to get an indication of sizing required for all members of staff using digitised records. This would also increase the speed at which RPE can be distributed and streamline the amount of equipment that needs to be ordered.

[0]: https://www.theguardian.com/society/2020/mar/16/not-fit-for-purpose-uk-medics-condemn-covid-19-protection

The Extension for Impact funding provided through Innovate UK will allow us to attract new investment and form partnerships towards creating a new production unit manufacturing bespoke face mask interfaces via our website and smartphone application.